Community Energy Feasibility Tool

For organisations that want to decarbonise their scope 2 emissions, my innovation is a mapping tool which provides data on optimal sites for community energy projects.

This tool will assess low carbon energy potential across multiple sites. Feasibility data will be layered and visualised in a user-friendly format for organisations to use. The benefit will be greater access to information, empowering organisations to engage in and drive the energy transition. This approach will produce high quality multi-site analysis and reduce costs for organisations.

I am first focusing on place-based decarbonisation in the North East of England and we have a clear road map for national and international expansion.